Quantum-enhanced sensors for the gravity-quantum interface

This PhD project shall leverage recent advances such as the experimental signatures of the quantum aspects of gravity and quantum fluctuations in space-time to invent new routes for attacking open problems in fundamental physics. It will also advance recent results from Warwick towards experimental systems that can be realised in the coming years. The outcomes of this project will also have applications in designing the next generation of quantum-enhanced imaging, magnetometry, and time keeping.
The project will use theoretical methods from quantum optics, quantum information theory, and open quantum systems along with the theory and practice of quantum sensing and metrology.